Novel Preparation of Heterogeneous Catalysts for Propane Dehydrogenation

This project will explore the use of molybdate catalysts for the oxidative hydrogenation of propane in collaboration with the industrial sponsor. The aim is to prepare molybdates using a range of techniques one of which will be the method using supercritical carbon dioxide as an antisolvent. The aim is to use this technique to prepare high surface area molybdates that are not accessible by other methods. The molybdates will be evaluated as catalysts for propane oxidation and will be characterised using a range of spectroscopic techniques together with advanced electron microscopy. The data collected will then be used to determine structure activity relationships for these materials and this will then be used as the basis for the design of improved catalysts. The project will therefore give the student an excellent grounding in modern experimental techniques in chemistry and catalysis.

Potential impact
Catalysis is crucially important to the UK economy, with products and services reliant on catalytic processes amounting to 21% of GDP and 15% of all exports. The UK is scientifically strong and internationally recognised in the field, but the science base is fragmented and becoming increasingly specialised. The EPSRC Centre for Doctoral Training in Catalysis will overcome these problems by acting as beacon for excellent postgraduate training in Catalysis and Reaction Engineering with a programme that will develop an advanced knowledge base of traditional and emerging catalysis disciplines, understanding of industry and global contexts, and research and professional skills tailored to the needs of the catalysis researcher.

Although the chemical sector is an immensely successful and important part of the overall UK economy, this sector is not the only end-user of catalysis. Through its training and its research portfolio the Centre will, therefore, impact on a broad range of technologies, processes and markets. It will:
(a) provide UK industry with the underpinning science and the personnel from which to develop and commercially leverage innovative future technologies for the global marketplace;
(b) allow the UK to maintain its position as a world leader in the high-technology area of catalysis and reactor engineering;
(c) consolidate and establish the UK as the centre for catalysis expertise.

Likewise, society will benefit from the human and intellectual resource that the Centre will supply. The skills and technologies that will be developed within the Centre will be highly applicable to the fields of sustainable manufacture, efficient and clean energy generation, and the protection of the environment through the clean-up of air and water - allowing some of the biggest societal challenges to be addressed.